Kwantu

Kwantu is using Innovation Vouchers to assist with the development of an innovative cloud service to help local government and non-governmental organisations to publish data on their project activities, outputs and outcomes. This will create a new and valuable open dataset that helps answer questions about the trends in international development and the impact of specific activities.